Kritikala

"We require an independent external expert to help us perform a techno-economic feasibility study, including:

- Review our IP landscape and advise us on its future management
- Identify technical/commercial risks and develop appropriate mitigations
- Undertake a global market assessment

This will inform the detailed project plan and funding strategy needed to successfully deliver our product/process."